Design & Development of Dual Generation Solar Panel

The design and development of a new solar based prototype solution that will address the challenges of secure, affordable and sustainable heat and power energy.